Cryo-EM studies of a metazoan replisome captured ex vivo during elongation and termination

Technical abstract
Faithful cell division is the basis for the propagation of life and DNA replication must be precisely regulated. DNA replication stress is a prominent endogenous source of genome instability that not only leads to ageing but also neuropathology and cancer development in humans. The protein machinery delivering this gargantuan task is formed from hundreds of proteins organised in several subcomplexes, with the core replisome built around the replicative helicase at the tip of the DNA replication fork.
Over the last 15 years, biochemical and structural protein work has provided a much better understanding of how the replicative helicase is assembled during replication origin licensing and initiation and has transformed our understanding of these stages of DNA replication. The first steps have also begun in solving structures of the terminated replicative helicases, providing a breakthrough in understanding the selectivity of the unloading process. However, most of these structures have been solved using budding yeast complexes and almost all consist of complexes assembled in vitro from purified proteins. The molecular machineries involved in DNA replication are naturally assembled onto chromatinised substrate in a tightly regulated manner. Since reconstituted complexes are assembled in vitro, elements of that regulation are likely missing, thus potentially leading to incomplete observations. We propose to optimize an alternative method, to isolate protein complexes essential for DNA replication using Xenopus laevis egg extract, which is the only higher eukaryotic system possessing cell cycle and chromatin-regulated DNA replication activity. We will purify replisome complexes enriched at specific stages of their activity: active, stalled or terminated replisomes. The purified complexes will be analysed via cryo-EM and cross-linking mass spectrometry (XL-MS) delivering the first ever naturally (ex vivo) assembled structure of the replicative helicase and the replisome.